Co-Designing Clean Energy for Rural Africa with Service Innovations and Digital Twins (CREDiT)

CREDiT project aims to demonstrate the potential of solar energy in rural, off-grid African communities through Participatory Technology Development (PTD) and Service-Oriented Business Models, supported by Digital Twin (DT) platforms. The project focuses on three communities facing significant challenges: Mayungu Beach in Kilifi, Kenya; an agricultural village near Kasinthula, Malawi; and an agricultural college community in Chipembi, Zambia. By implementing off-grid solar mini-grids in these areas, the project seeks to generate interdisciplinary knowledge, provide community training, and deliver lasting benefits both locally and more broadly.
Led by the University of York (UoY), CREDiT collaborates with Technical University of Mombasa (TUM) in Kenya, Coastal and Marine Resource Development (COMRED) in Kenya, Lilongwe University of Agriculture and Natural Resources (LUANAR) in Malawi, and United Church of Zambia University (UCZ). The project is motivated by the 2023 SDG7 progress report, which highlights the persistent challenges in Sub-Saharan Africa’s access to electricity. Despite abundant solar resources, over 567 million individuals in the region still lack access to electricity as of 2021. Existing solar installations often fail to meet community needs due to a lack of context-specific design, economic viability and are often undersized for expected demand, and the necessary human capital for effective operation and maintenance.
The challenge of delivering sustainable and appropriate solar energy solutions is both social and technical. It requires the development of technical and business models that are attuned to social conditions. Addressing this challenge necessitates transdisciplinary collaboration between scientists, engineers, social scientists, business and industry partners, local communities, and policy stakeholders. Rural communities in Africa, often the poorest users, are typically priced out of investment opportunities and face significant challenges such as upfront risks, lack of installation and maintenance expertise, and issues with sustainable affordability. Limited community participation in the design and maintenance of solar projects often results in poor social, financial, and environmental outcomes, leading to projects being abandoned shortly after completion.
To address these issues, CREDiT focuses on deploying a template for sustainable business models supported by digitally enabled technologies. This approach aims to guide the development and scaling of distributed solar, maximizing technological performance (energy usage and efficiency, predictive maintenance, reduced waste), social impact (clean energy adoption, equitable benefits, appropriate functionality), and organizational effectiveness (ownership, financing, scalable solutions).
The project will develop a replicable process supported by digital technology platforms and business models. These platforms will ensure community-level access to energy, delivering affordable, reliable, long-term sustainable, and equitable energy access in rural off-grid communities. Trials will take place in diverse use-cases across Zambia, Malawi, and Kenya. The digital platform will ensure that all stakeholders, including local government agencies and private investors (national/international), have full visibility of energy production, providing the transparency needed to attract off-grid solar investments.
Our approach establishes an interdisciplinary/transdisciplinary framework using equitable socio-technical co-design, addressing power dynamics, marginalization, and context-specific knowledge creation by integrating three key perspectives: (1) a digital platform featuring predictive models, IoT sensors, remote monitoring, AI, and cloud-based technologies to support load forecasting, optimal usage, and maintenance; (2) co-produced sustainable business models focused on affordability and equitability; and (3) community resilience and empowerment through skills training, knowledge, and resources, particularly for women, to optimize solar energy use and manage its lifecycle, ensuring future energy expansion.